BehaviourGPT: Large Behaviour Models to measure health state in neurological diseases

This project is focused on generative AI for neurodegeneration. The success of large language models (NLMs) have shown that pure syntactic analysis can deliver semantic quality intelligence. We have been working over the past few years on methods to understand 'the language of human behaviour'. The aim of this project is to diagnose, monitor and predict progression in neurodegenerative diseases. We have a unique opportunity to apply our newly developed machine learning approach to analysis of movement in patients suffering from the devastating and incurable disease Friedreich's ataxia. This project builds on a pilot study which strikingly demonstrated the ability to predict the standard clinical score from a small amount of digital data acquired while performing the clinical scale (Nature Medicine 2023) as well as predict the level of the Frataxin gene transcription whose repression causes the disease (Nature Medicine 2023). The current proposal will benefit greatly from the data acquired as part of this study and will explore novel digital behaviour-metric clinical endpoints (acquired both at clinic visits and from home using motion-capture sensors). which promise to reduce variability, be more appropriate than current clinical scales and questionnaires by accurately measuring activities of daily living that are important for patients. Such technology and analytics promise to be applicable to the increasing number of neurodegenerative diseases where disease-modifying therapies are being discovered and tested in clinical trials.